Multiphase lubrication fluid flows

This research project aims to investigate multiple phase viscous fluid systems; we aim to look specifically at the fluid flows present in the systems and the interactions between phases. To this end, the project will consist of two parts. In the first part, we will investigate the motion of microdroplets (with radii on the order of tens of microns) deposited onto silicone oil substrates with a spatial depth gradient. We hope to develop a robust theoretical model which predicts the motion of the droplets. We also aim to quantify the effect, if any, of the surface tension at the triple line of the system; to the best of our knowledge, this effect has not been investigated in the existing literature.
The second part of the project will be to investigate the reopening of collapsed, fluid-filled elastorigid channels. The base and sides of these channels are machined out of a Perspex block and the top consists of an elastic latex sheet. These channels are filled with silicone oil and then uniformly collapsed. When gas is injected into these channels, the resulting bubbles are seen to propagate with a variety of different shapes depending on the flow rate and degree of initial channel collapse. A good degree of understanding of the stability and mechanics of these systems has already been acquired through previous work; however, as the inspiration for these bench-top systems comes from studying collapsed airways in the lungs, we would like to take the existing theory and go on to investigate systems of bifurcated channels